Teeside University and Applied Integration UK Limited

To reduce development time associated with the production of safety and control critical systems achieved through the introduction of an expressive language to formalise user requirements; and the automation of design and testing processes.